Pathology Classroom

We do not have the necessary software expertise in-house but we understand how pathologists view slides & know exactly what we need to make our mobile digital pathology classroom an effective training tool. The software solution may be simple, but instant access of whole images at all resolutions to allow rapid scanning & zooming is currently not available off-the-shelf. An external expert would work with us to develop a bespoke solution to improve rapid image access at all resolutions.